Beyond NOx - future air pollution impacts of road vehicles

This project aims to couple two sophisticated measurement techniques to better characterise a broader range of vehicle emissions under real driving conditions. The first is vehicle emission remote sensing (RS), which is a non-intrusive technique for measuring emissions from individual vehicles. The technique is increasingly used in Europe and can measure the emissions of 10,000s of vehicles under real driving conditions for common pollutant such as NOx and CO. The second is Selected Ion Flow Tube Mass Spectrometry (SIFT-MS), which can measure a wide range of individual hydrocarbons, alcohols, aldehydes, NH3 and many other species at high time resolution and the high sensitivity. The coupling of vehicle emissions remote sensing with SIFT-MS has the potential to bring a step change increase in the information on vehicle emissions under real driving conditions.